Sir Henry Royce Institute - UKAEA Equipment

The UKAEA Materials Research Facility has been funded by EPSRC (as part of the National Nuclear User Facility initiative - NNUF) in response to the UK Governments 2013 Nuclear Industry Strategy. The purpose of the MRF is to provide facilities to process and analyse materials that is too radioactive for university laboratories but do not need to be on a licensed site. It has been agreed that the MRF will have investment from EPSRC as part of the Sir Henry Royce Institute initiative. In 2016/17 these investments will concentrate on mechanical and thermo-physical testing and sample preparation equipment, and adaptation of these for use in hot cells and shielded environments. These investments are in line with requirements identified by universities and industry at the MRF User Workshop held in 2015.

Potential impact
The Pathways to Impact for this funding will be realised through the collective benefits management activity for the Sir Henry Royce Institute.